Staffordshire University and Specialist Building Products Limited

To adopt Industry 4.0 technologies into the production environment to improve productivity and reduce costs. Production machines will use a network of smart sensors integrated into existing systems to improve reliability, control and monitoring.